Sheffield Hallam University and Kingspan Access Floors Limited

To develop high performance, low embodied energy core materials for the Kingspan raised access flooring system as used in buildings worldwide. Develop models to predict in-service performance such as strength and deflection. Use advanced techniques for monitoring defects for enhanced quality assurance.